Spatial and temporal mapping of the pea root secretome and its control of bacterial rhizosphere colonisation

Technical abstract
Bacterial colonisation of roots is a key determinant of plant productivity, which we have sought to understand by developing the first detailed transcription maps of rhizobial colonisation of different plant roots and performing a ground-breaking global analysis of metabolites secreted by pea roots (secretome). Combining this information with development of a rhizobial lux biosensor library will transform our understanding of the chemical environment of pea roots by permitting temporal and spatial mapping of metabolite secretion. This enables distinction between broadly diffusible chemicals and those restricted to specific parts of the root or dependent on physical components of colonisation (e.g. biofilm formation). Concomitantly, the bacterial regulator hierarchy controlling rhizosphere expressed genes (rhi) will be determined and linked to the spatial and temporal secretome map. We have already identified Phe as a likely global signal of the plant rhizosphere and now we will map the complex signalling interactions between a legume and Rhizobium; linking plant inducing metabolites to both the bacterial genetic response and competition for root colonisation. This has major implications for the competitiveness of rhizobia for colonisation and nodulation of legumes.